Conversion of a diesel power generator to zero emissions

Tesla Power Generation Ltd (TPG) incorporating Berrow-Zeice (BZ) technology represents the first real business case for zero emissions power generators and conversion of commercial vehicles. The innovation can take any current standard stock diesel generator or vehicle from any manufacturer and convert it to Zero Emission. New or used, Diesel or Petrol.

This disruptive, game-changing, British Innovation will enable the conversion of static power generation that all market actors will benefit from. The scalability of the technology can be adapted to various engine sizes and platforms. The system is fuel efficient as all the fuel presented to the engine is burned to enable a low-cost alternative to emissions-free power generation.

Imagine a building site or motorway construction, a rail side or tunnel development, an outside event or backup power generators for hospitals, supermarkets, businesses and in fact any mission-critical service, they all have a need and use for power generators, either to be the main source of power or backup to a principal power source. All of them currently pump out into the atmosphere harmful toxic gas emissions and Co2, some 24 hours a day some on-demand or supporting other power supplies.

Our technology would if impanated reduce the damaging impact of toxic emissions and Co2, reducing the risk to public health and the environment at large. This unique system has no air intake and no exhaust and to see the engine effortlessly spinning at 2000 rpm for hours on end and only emitting a small amount of water is Amazing.

Nation states, local Councils with climate change agendas and clean air zones, and firms with strong boardroom mandates to cut Co2 emissions not by purchasing carbon credits but by cutting real-life emissions will ensure we and future generations will all benefit from this novel and unique invention.

The time for talking is over. The time for embracing this new technology and ushering in the hydrogen highway has arrived.